The University of Sheffield and Unilever plc

To develop cost effective, innovative and environmentally friendly solutions using sustainable biodegradable materials for the range of consumer products.